Developing a data discovery and sharing infrastructure for quantitative and qualitative socio-economic data via the WISERD GeoPortal

The Wales Institute for Social and Economic Research, Data and Methods (WISERD) was established in 2008 with the aim of boosting the strength of social science research in Wales. The concept behind WISERD was to create a large group of researchers spread throughout the five main universities in Wales with the aim of drawing on collaborative inter-institutional working and wide-ranging expertise to improve the sustainability of social science research in Wales, and to produce major innovations in methods of conducting research.
One of the key parts of WISERD's research agenda concerns data, which is a hugely important resource for social science research projects. WISERD recognises that, while there are a large and diverse number of datasets in Wales (and the UK) that are potentially available to social scientists, economists and analysts, there is no effective mechanism for discovering these data. As a result, potentially useful data that has been collected (often at great expense) are often under-used or not used at all for research and analysis. Given the current economic climate, it is crucial that the value of the data held in various repositories throughout Wales is optimised. In response to this, WISERD is developing computer software that will help researchers discover socio-economic research data for Wales and beyond, and in doing so encourage the re-use of existing data and help stimulate collaborative research between researchers.
The software that WISERD are developing is called the 'WISERD GeoPortal' - 'Geo' because the datasets that are contained in its database can be linked to real-world locations and can be search for using a map, and 'Portal' since the interface to the software takes the form of a web portal/web site. At the heart of the WISERD GeoPortal is a large database of socio-economic datasets that have been built-up over the past three years. The database contains detailed information, or 'meta-data', describing the various datasets that exist for Wales, including government surveys, administrative data such as school records; unofficial 'grey' data such as local authority surveys and data collected as part of academic research. The web interface of the WISERD GeoPortal provides access, via a map or text search, to this 'meta-database' allowing researchers to discover what data is 'out-there' and supplying them with a wealth of information about data resources, including details on how to access their source data.
This ESRC Follow-on Fund application is seeking an investment to continue the development of the WISERD Geoportal to enable it to be made more widely available to researchers and analysts in Wales and UK, and to investigate the potential for long-term development and funding opportunities. WISERD believe that the GeoPortal has the potential to become a major resource for social science research and this proposed project will aim to ensure, via a set of clearly defined objectives, that this potential is realised.
The objectives of this next phase of GeoPortal development are to i) enhance the current content and functionality of the geoportal (it is still in its 'prototype' stages of development) by continuing technical development while working closely with partners and members of the potential user base; ii) establish it as an indispensible tool for researchers and analysts by creating user panels and technical working groups and engaging in training, 'marketing' and GeoPortal dissemination activities; iii) explore further methodological and technical enhancements including exchanging data with other data repositories via the Internet and improving the computing infrastructure of the Geoportal in order to improve its stability and performance; iv) develop a business plan to ensure that development of the GeoPortal is sustained into the future; v) evaluate the impact of the GeoPortal as it is rolled-out amongst end users and stakeholders.

Potential impact
The Geoportal will have a wide range of beneficiaries amongst public and third sectpr research and analytical communities. Demonstrations of the proto-type and discussions with public and third sector stakeholders in Wales (including the Welsh Government, Wales Council for Voluntary Action, Welsh Local Government Association) have evidenced the potential value of the Geoportal in helping analysts to locate Welsh socio-economic data in support of a number of national and local interests, including policy development and evaluation, service and community planning. Key impacts include:-

- significant improvements in the availability and accessibility of social science data relating to Wales
- increased use and re-use of existing socio-economic data - the "collect once, use many times" principle
- stronger evidence base for new data collections and reduction in respondent burden including supporting the 'Beyond 2011' initiative
- support of Welsh Government data responsibilities, including survey control and the duty to provide a catalogue of Welsh data sources
- greater cross-sector collaboration amongst analysts and researchers on data access/infrastructure issues .

A key long-range policy impact is stronger, more evidence based policymaking and service delivery, in turn leading to better socio-economic outcomes for the people of Wales.

The on-going involvement of stakeholders will be key. In terms of strategic input, key stakeholders will sit on a Geoportal Steering Group. The Steering Group will over-see the further development and roll-out of the Geoportal and develop a business plan for its long-term sustainability. The Steering Group will be an important mechanism for ensuring the Geo-portal is developed in tandem with other Wales and UK data initiatives.

More operational input will come from user panels. These panels, which will be drawn from existing research networks, will advise on content (including sources not previously made publicly available), design/functionality and dissemination. Panel members will keep their networks informed of progress with the Geoportal. The Welsh Government also envisage using the user panels for their own consultations on data issues, an added impact which further strengthens links between the two organisations.

The Welsh Government will have an important role to play given their responsibilities for developing Welsh data infrastructure. How they will work in partnership with WISERD is outlined in their letter of support.

It will also be important to encourage the use of the Geoportal via a number of dissemination mechanisms, including:-

- Development of a dedicated marketing and publicity campaign for the GeoPortal
- Enhancing the GeoPortal's presence on the WISERD website, and facilitating access via plug-ins on user group websites
- Holding a series of workshops across Wales to showcase and demonstrate the GeoPortal to users in a range of organisational settings
- Providing training to potential users
- Working with Welsh Government to promote the GeoPortal as part of the publicity campaign for the release of initial findings from 'Census 2011' / 'New National Survey for Wales'
- Producing a series of Find the Facts briefings, summarising the data available on different topics, its potential and limitations.

Evaluating impacts

Impact evaluation will be undertaken in two stages. A base-line will be taken when the Geoportal goes "live" and a follow-up evaluation will be undertaken 12 months later. The evaluation will cover:-

- Geoportal usage
- User and non-user feedback
- Level of demand for source data for Wales, and re-use of existing data sources for Wales in published reports/journals
- Evaluation of workshops and training events
- Strategic assessment (via key interviews with senior stakeholders) covering extent to which the Geo-portal is achieving its high level objectives